The Emancipation of Women Artists: Strategies of Promotion and Influence in the Edwardian Art World (1880 1918)

The Emancipation of Women Artists: Strategies of Promotion and Influence in the Edwardian Art World (1880 1918)